Bluetooth Low Energy Smart Transport Ticketing (BLESTT)

UK cities are the epicentre of economic growth as populations are growing at a rapid rate; for example between 2004-2014 the population of Oxford grew by 11.6%, Cambridge by 14.5% and Milton Keynes by 18.1%. This places significant stress on city infrastructure, particularly on transport infrastructure and assets, whereby significant investment is required to keep up with the demands of population growth. The social amenity of commuters is also severely affected by overcrowded services. Total Trip strives to address and solve these constaints on urban transport infrastructure. The BLESTT app will allow commuters to use smartphones to enjoy truly ticketless travel (without tapping-in/tapping-out) as well as incentivising travel on less busy services / routes. Network operators will have better oversight of asset usage and can redistribute under-utilised assets onto peak services, thus curbing the need for investment in new assets. This project progresses the BLESTT approach by facilitating further development of an alpha system to facilitate system testing, data gathering, gain further market insights and approaches to customers/investors.